University of the Highlands and Islands and Highland Distillers Limited

To develop and implement novel peatland management and restoration techniques, to enable the production of high quality whisky, whilst minimising environmental impact and adhering to legislative requirements for Scotch whisky manufacture.